Indigenous Arts and Environmental Justice

My research interests in this project reside in an embedded interest in utilizing different artistic methods to educate, inform, and share resources with different communities and publics, which I believe the partnership between the Centre for Indigenous and Settler Colonial Studies at Kent and Incomindios UK is a perfect initiative for. A theoretical framework that would guide this project is Ranciere's (2004) idea that aesthetics precedes politics, or before we interpret the world, we must perceive it, and that art is a gateway into many political, social, and environmental issues. This is why I would like to pursue a career in education through cultural institutions and NGOs as they have a major impact in how general education can be improved on important topics that are not commonplace.